RapidPart - Significant Step Change in the Selective Laser Melting Powder Bed Process for the Manufacture of High Value Components

The RAPIDPART Project will deliver step change reductions in the manufacturing cost of laser powder bed deposition, or Selective Laser Melting (SLM), by significantly increasing the build rate of the process. The targeted 500% increase in productivity will enable this high value, flexible and environmentally-friendly process to become commercially viable for a more widespread range of applications, giving the UK a technical advantage and world lead in laser additive manufacture.